Design for manufacture of an innovative Extra Corporeal Membrane Oxygenator

Respiratory problems cost the NHS over £2,500 million/annum. The project aims to deliver safe effective Extracorporeal Membrane Oxygenation with reduced risk of blood clots that will improve lives and reduce these costs. Current alternatives have a propensity to cause blood clots and consequently require high levels of anticoagulation. This anticoagulation introduces a risk of haemorrhage and striking a balance between thrombosis and haemorrhage restricts use to a small number of expensive specialist centres. The initial focus is on post-operative support for cardiopulmonary patients to improve recovery rates and reduce hospital stays. Future developments foresee application to a wide range of conditions including drug-free treatment for aggressive ‘flu pandemics and, in the longer term, support for people suffering chronic lung diseases. It is anticipated that over 90% of production from facilities in South Wales will be exported.